Hive - a decentralized solution for ethical data science

In traditional solutions, the conflict between data privacy and data utility has negatively impacted both. GDPR legislation was designed to facilitate informed consent, but the result has been frustrating layers of friction, where a user's only real choices are to blindly agree or reject a service entirely - providing no improvement in transparency or trust.

The failure of the UK's Covid-19 Track-and-Trace system is just the most recent example where this trade-off has resulted in significant economic and personal loss.

Hive is a game-changing data solution that delivers guaranteed privacy and next-generation data utility.

Delivered as an SDK to app developers, it provides regulation-compliant data infrastructure for any app while streamlining development -- reducing costs, and providing better service to customers.

Hive's simple, universal interface means users can give meaningful informed consent to data use across all Hive-powered apps, knowing what data will be gathered and how it will be used.

Built on cutting-edge Distributed Ledger Technology, Hive distributes data across a vast, collaborative network of devices - guaranteeing that no single entity (not even the app developer) receives enough information to identify any user; while still allowing personal information to be retrieved by the user themselves.

This project develops the core Hive Software Development Kit (SDK) and the decentralised protocol through which Hive nodes communicate, producing a working prototype readily for live application.